Development of environmentally sustainable 'CO2 Jet' effect for live performance

Operating within the entertainment industry, Luminous Show Technology is an innovative UK based electro-mechanical hardware development company. Having designed, manufactured and distributed hardware to some of the largest productions in the world as well as recently acting as designer and OEM to one of the largest hardware brands in our sector, Luminous are in a strong position to develop ground breaking technology and realise rapid distribution into the market place.

Following the closure of the events industry globally, Luminous Show Technology is looking to supercharge recovery into 2021 by bringing a new product line to the market.

Many live events across the world use large quantities of liquid CO2 to provide visual effects on stage. This existing technology is essentially little more than venting liquid CO2 into the atmosphere for the enjoyment of the audience. In the UK alone, it is estimated that over 2500 tonnes of pure liquid CO2 are used for entertainment purposes each year, with the sector growing rapidly.

To help the UK live event industry lead the world with sustainable events Luminous Show Technology plan to develop new technology that eliminates the need to consume this volume of CO2 for this purpose through the development of a replacement product that uses alternative technologies.

Luminous Show Technology is well positioned to exploit existing national and international pre-existing relationships to drive the new product to market very quickly and facilitate the industry to reduce emissions, provide innovative technology to productions seeking to reduce their environmental impact and saving time and money for users of the equipment.